Sewage Analysis with Software

In the past 15 years the amount of rainfall/flood experienced in the UK has increased, according to theClimate Change Risk Assessment (CCRA) flooding is set to increase significantly across the UK due to theeffect of climate change and population growth. In periods of large amount of rainfall and floods toxins andcontaminants( including heavy metals) are washed into the sewage system , this can be harmful as currentsewage treatment technologies cannot cope with unexpected large amount of sewage contaminants, therefore these contaminants are deposited in landfills and significantly affects the climate.